Retrofitting award winning digital hybrid games for scaling up

The Detective Society has been making award winning mystery puzzle games since 2020\. We are at the forefront of the new and innovative "digital hybrid" movement, where our games combine traditional tabletop materials (papers, documents, boards, cards etc) with digital components such as websites, apps, phone calls and so on. We started the business in our bedrooms, and have self-manufactured using small local printers. Despite this, we have 25,000+ games sold so far. We now want to make our games more friendly to larger scale manufacturing to continue to deliver excellent value-for-money to our customers.